Characterisation of virtual memory T cells

One paragraph summary (abstract) for a non-specialist audience
Memory cells develop after the first encounter with a pathogen (bacteria, viruses etc.) so that upon subsequent encounters, the immune response is much quicker and more efficient, meaning that infection is resolved, and you are less likely to experience symptoms of illness. However, a subset of memory cells (known as virtual memory T cells) has been identified that exist from birth, before encountering any pathogens, and this project aims to establish their role during infection. I will characterise their function and location, as well as determining what happens to them upon development of pathogen-specific memory cells. To date, virtual memory T cells have been majorly understudied, but understanding how these cells function could be useful for vaccine development, but may also have implications in cancer treatment and aging.
A brief summary of any BBSRC priority areas the proposed research addresses
The work proposed in this project fits under the 'Understanding the Rules of Life" as well as "bioscience for an integrated understanding of health" as will investigate the function of virtual memory T cells and how they contribute to maintenance of health, through combatting infection and other threats.